The utilisation of supercritical CO2 (sCO2) as a tool in the preservation of culturally significant materials

The PJH Partnership Ltd's novel process enables safe, high speed, high volume & lower cost
preservation of culturally significant materials and whole archives of historical records. This
novel technology is an attractive alternative to the current high cost, labor intensive and
extended methods of preserving such materials.
The market for preservation of archived material is significant. 26 million such items have
been recently identified within the UK by the National Preservation Office / British Library’s
report - 13% being in urgent need of preservation and a further 66% being borderline.
Likewise financial and budgetary constraints due to the international financial crisis is
delaying necessary preservation and further enhances this major problem.
Through this 15 month study, PJH will prove the concept of utilising supercritical CO2
(sCO2) to impregnate a wide range materials such as papyrus, vellum, leather & wood panels
to cotton, flax and hemp canvases. The precisely managed gentle delivery achievable by the
controlled applications of specific formulations of water and other key chemicals is
exceptionally beneficial in both stabilising and hydrating materials. The high rates of
diffusion analogous to this gas and high transport capacities analogous to liquids are well
known properties of sCO2. This project seeks to exploit these key characteristics combined
with entrained chemicals to impregnate materials thus preserving them for all. The significant
issue associated with ageing and environmental decay may be delayed. Digitisation will be
made easier and clearer from removal of accumulated dirt and future expensive storage costs
will be significantly reduced. Successful implementation of this technology will facilitate
increased availability for academics and the general public who are interested in their own
heritage.